Functional ecophysiology of Atlantic mesopelagic fishes

The primary aim of this project is to determine physiological, functional and morphological traits for a wide range of mesopelagic fish taxa, and map the distribution of these traits across the Atlantic ocean. Mesopelagic fishes are diverse taxonomically, morphologically and functionally, but our understanding of how their functional traits (and associated ecosystem services) are distributed taxonomically and spatially is very limited.

A central component of the project revolves around application of newly developed stable isotope-based proxy for field metabolic rate (Chung et al 2019, Alewijnse et al 2020). You will use this approach to estimate the metabolic rates of mesopelagic fishes from otoliths supplied from previous and ongoing international projects. Simultaneously you will draw on museum collections and literature to build a dataset of morphological characters associated with functional traits. Using phylogenetically-informed analyses, you will explore how physiological and morphological traits covary across taxa, and how these traits map onto known behavioral traits such as position in the water column, diet and vertical migration. Finally you will compile new data and draw on existing datasets of mesopelagic fish distributions to explore how environmental factors such as temperature profiles, primary production, and oxygen availability influence the suite of functional traits present and the relative biomass of species expressing specific traits.